Hybrid Bio-Nano Materials for Artificial Enzyme Design

Chemical strategies are developed to design mimics of natural, cofactor containing enzymes in order to make them more robust but also to explore the activity enhancement and biomedical applications. To achieve this, modified dopamine is synthesised either to contain flavin or photo-click functional groups to enable further modification. Such dopamine derivatives can either be used for preparation of biopolymeric nanoparticles through dopamine polymerisation or used for nanoparticle (NP) coating. The latter is particularly interesting to enable design of N- based enzymes in which copper or CeO2 NP act as active catalytic centres through externally induced production of reactive oxygen species.